Mathematical Models of Plasticity

Investigating the mathematical modelling of plasticity, with particular application to plasticity in metals, and with potential applications in the modelling of industrial metal forming processes.